Can nanosensors identify antimicrobial release to inform the design of novel biofilm dispersion technology for washing machines to reduce biofouling a

Microbes surrounding us form highly adherent biofilms. Dispersal of these biofilms would reduce potential reservoirs of life-threatening infections. Biofilms are complex bacterial communities encased within a matrix. Environmental microniches within biofilms are predicted e.g. anoxic pockets, pH variation, but have not been fully characterized. Monitoring chemical fluctuations in microniches could potentially detect biocide penetration.
People are exposed daily to bacteria on their clothing that can be killed by washing at high temperatures. Most washing machines do not reach programmed temperatures, so biofilms can form in the washing machine. Pseudomonas aeruginosa is a predominant bacterium within washing machine biofilms and causes human infections. Biofilm formation is important to the persistence and ubiquity of P. aeruginosa. Understanding biofilms to identify antimicrobial strategies that can disrupt them is thus key to removing this potential reservoir of infection. The development of nanosensors in the Aylott Lab provides a novel way to monitor molecules in contact with individual bacterial cells. Nanosensors penetrate P. aeruginosa biofilms and emit fluorescence in response to variation in pH. CBS Labs have a large collection of P. aeruginosa biofilm characterization tools. Unilever has in situ biofilm material plus lead biocides with relevant delivery vehicles. Engineering biocides for on-demand delivery should reduce the likelihood that resistance mechanisms will be selected in the bacteria.
The student will benefit from training in research and business at Unilever. The student will generate novel and fundamental knowledge about complex microbial communities as well as an innovative commercial product. To inform the design of vehicles that can deliver biocides on-demand, the student will obtain in situ biofilms plus lead biocides with relevant delivery vehicles from Unilever. At UoN the student will analyse microbial components of washing machine biofilms alongside characterizing the microenvironments in the presence of 'free' or 'encapsulated' biocides. The production of biofilm effectors including extracellular polysaccharides within microniches will also be characterized.